Scannetix B-UDS

For utility companies and contractors who want to reduce the risk of costly and dangerous unplanned contact with utility services when carrying out excavations, the Scannetix B-UDS is the only device that provides all round protection for detecting and avoiding subterranean assets.